Studentship: Investigation of the interaction of porcine reproductive and respiratory syndrome viruses with dend. cells implications for pathogenesis and immunity

Technical abstract
Porcine reproductive and respiratory syndrome (PRRS) is arguably the most important disease of pigs with a huge economic impact globally. The PRRS virus (PRRSV) is rapidly evolving and this is dramatically illustrated by the emergence of highly pathogenic variants in South East Asia [1] and Eastern Europe [2]. There is an urgent need for the development of safer and more efficacious vaccines to improve PRRS control. An improved understanding of the interactions of PRRSV with the immune system would aid the development of the next generation of PRRSV vaccines or novel intervention strategies. To address this need, this project focuses on characterising the interaction of PRRSV with dendritic cells (DCs), a family of specialised cells that play a central role in linking the innate and the adaptive immune systems.

The project will test the hypothesis that increased PRRSV virulence is associated with an enhanced capacity to infect and dysregulate the function of porcine DCs. This will be addressed through the following specific objectives:

1. Compare the susceptibility of defined porcine DC populations to in vitro infection with PRRSV strains spanning a spectrum of pathogenicity.

2. To assess the effects PRRSV strains of differing virulence on the phenotype and function of DC in vitro.

3. To conduct RNA-seq analysis of infected DC to assess global differential gene expression and modulation of host cell response pathways by PRRSV.

4. To use an ex vivo organ explant culture to assess whether enhanced DC infection and modulation of responses also occurs in a key target organ, the tonsil